Photorealistic Digitisation and Rendering of Scenes with Complex Materials

Traditional scene modelling methods assume a simple or a known reflectance model and are usually unable to deal with sub-surface scattering, a phenomenon commonly encountered in natural and man-made materials. Besides, they often rely on controlled capture conditions to achieve high accuracy. This research will address these limitations by generalising scene modelling to scenes exhibiting complex reflectance including sub-surface scattering. This will be achieved by leveraging recent advances in computational photography and machine learning to capture a richer scene representation of both shape and appearance. Integration of different cues such as stereo and focus information with priors learnt using deep neural networks will provide a framework to resolve traditional ambiguities and improve modelling accuracy. In turn, the research will enable the creation of more photorealistic digital copies of people and objects and will remove traditional limitations on acquisition to enable scene modelling in uncontrolled capture conditions.